DACC

We are going to develop and implement an on line system that will provide high security and encryption to protect the data for our business and our clients and remove the obstacle of achieving growth in our field.